Teesside University and The Clinkard Group Limited

To embed an intelligent optimisation platform which enables the extraction of valuable operational insights to deliver commercial gains within existing and new markets.